The Design and Development of a Low-Cost Syringe Pump to Improve the Quality of Neonatal Care in Low-Resource Settings

The need for a low-cost, neonatal, syringe pump will be established and a solution to this need will be developed.
The project will follow the methodology of human-centric design to find an unmet clinical need, and develop a solution, that fits within the identified constraints, with the potential for commercialisation. This methodology will be broken down into 5 phases, known as 5D.
The Discover phase began by identifying the need for a low-cost medical device, to aid surgical care in low-resource settings, by reviewing WHO consortium device lists, research papers, research articles, patents and current device markets (major device manufacturers, market sizes, market saturation and global trends). In the Define phase, the need for low-cost, neonatal syringe pumps, designed specifically for low-resource healthcare settings. The need will be formalised in a review paper referring to recent literature, research and patents. In the paper, the need for syringe pumps was defined and contextualised to identify the current greatest clinical need. Interviews with relevant stakeholders and evaluation of the current competitive market helped to define the design requirements needed for a device to create a product profile.
The above research will define the parameters of the need so that, during the Design phase, a low-cost syringe pump was ideated and rapidly prototyped to meet the design goals. The Design phase was be an iterative process. The Develop phase will involve bench testing the mechanism, with the results reported in a paper. The design will then be patented. Clinician feedback will help meet the necessary design goals, with results reported in an another paper.
The final phase will be the Deploy phase in which the syringe pump will be tested, in clinical settings, by the relevant clinicians. This will gain further feedback and measure the success of the device through the improvement of patient outcomes. The device's design will altered for DFM and MVPs produced